Carbon assimilation for biomass

Technical abstract
There is an urgent need to develop perennial second generation bioenergy crops that have both a high yield and resource use efficiency. Since crop biomass is an expression of the net photosynthesis of plants over time, optimising carbon assimilation and partitioning by plants is central to improving existing crops and developing new sources of bioenergy, which will contribute towards achieving a carbon-neutral planet. This project seeks to establish the extent of variation in photosynthetic capacity, photosynthetic rate and carbon partitioning in diverse germplasm of energy grasses and trees and the extent to which this contributes to yield and composition. The research will integrate fundamental biochemistry, physiology and molecular biology within the agronomic context. The project also seeks to identify genetic markers related to increased growth rate and aboveground carbon allocation.